A systems approach to increasing Wheat's potential in delivering health diets, food security, and nutrition in the UK

How can sustainable and healthy diets, and food and nutrition security of the UK population be achieved in the agrifood systems of wheat crops?